Workshop Proposal: Cancer Bioinformatics

Currently the biomedical sciences are generating substantial amounts of data. Focussing specifically on the cancer context, the interpretation of these datasets draws on mathematical and computational skills beyond traditional cancer research. The proposed Workshop would stimulate interaction between researchers in this discipline and we will engage the interest of researchers in related disciplines such as statistics, machine learning and various areas of computer science.

Potential impact
The Workshop will provide the opportunity for networking between UK researchers interested in cancer bioinformatics with an opportunity to discuss future research aims, data availability and opportunities. The Workshop will also engage an interest from other disciplines, princi- pally researchers with a background in statistics, machine learning and computer science: the majority of invited speakers will have a general background in these areas giving the Workshop a strong analytic leaning. The aim is to stimulate collaborations between researchers. As a residential conference venue there are good opportunities for social interaction. In addition, the poster seesions will provide a more technical avenue for discussion betwen delegates. Additionally there will be two Open Discussion Forums and Breakout sessions on the last day.